Optimising oat yield and quality to deliver sustainable production and economic impact (Opti-Oat)

This project will provide UK oat producers with world leading agronomic ‘tools’ to maximise grower returns and capitalise on the increasing demand for food grade oats. The objectives are 1) Develop and validate algorithms for translating visual / spectral sensor data from Unmanned Aircraft Systems (UAS) into quantifiable crop parameters to enable growers to optimise management for yield and quality across fields; 2) develop an Oat Crop Model and associated decision support tools; 3) develop an Oat Growth Guide which will provide a reference to assess crops status against key development bench-marks. Focused dissemination of these innovative tools will increase average yields by at least 1t/ha, contribute to sustainable intensification, reduce supply risk for millers, reduce imports, catalyse product innovation & consumer access to healthy grains and stimulate milled product export.